The University of Manchester And Unilever UK Central Resources Limited

To develop processes to research the synthetic-biological interface, embed understanding of interaction at this interface, and develop predictive systems to enable screening of bioactive molecules.